DIME - Demand Insights for Metered Enterprises

**DIME (Demand Insights for Metered Enterprises** tackles a critical data gap for small and medium-sized enterprises (SMEs) with non-half-hourly metering, particularly in high street areas. These businesses make up 99.8% of the UK's private sector and are vital to achieving decarbonisation goals, yet DSOs lack visibility of their demand profiles. DIME uses alternative data sources and machine learning to infer business types and create accurate demand profiles. This enables better network planning, cost savings through efficient reinforcement, and faster deployment of low-carbon technologies. By preparing for Market-Wide Half-Hourly Settlement (MHHS) rollout, DIME ensures SMEs' full integration into future energy strategies.